Toolkit for inclusivity in digital education

We are a digital learning agency, working with commercial learning and training providers to help them develop online courses and learning programmes. Our clients include educational publishers, corporate learning and development departments, educational technology companies and trainers. The COVID-19 crisis has brought about a huge and rapid growth in demand for online learning, and is therefore a significant opportunity for growth in our sector. The last few months have been characterised by a rush to move existing in-person learning online, often with little time for detailed consideration of online learning best practice. This can result in courses and training programmes which are not as effective as their in-person equivalents, and which exclude many learners who would benefit from them, as the need for reskilling and upskilling becomes more critical than ever in a COVID-19 impacted economy.

As online learning becomes the 'new normal', we are looking to do everything possible to ensure that online and blended courses are as effective and accessible as their in-person equivalents. One specific area where many online courses are currently lacking is in their support for disadvantaged and marginalised learners -- whether that is people who lack the necessary computer equipment to participate, those whose circumstances make remote learning difficult or impossible, those with disabilities, or those facing discrimination. This issue has received significant publicity recently in the UK state education sector, but awareness within the commercial learning market of EDI (equality, diversity and inclusion) issues in online course design and development is patchy at best.

In response to this, we will be researching and developing an **EDI Framework and Toolkit for online learning**. This will provide a structured way for providers to assess current levels of EDI compliance, make recommendations for improvements, and provide tools to support the process of upgrading and enhancing courses. It will also act as a guiding framework for the design of new courses, with clear best practices set out, supported by instructional materials and checklists.

We believe that online learning has the potential to increase opportunities for everyone in society, but only if it is done in the right way. That's why we feel the issue of digital exclusion is something that must be tackled in all sectors of learning as a matter or urgency.